Women and the law in Milan before the Renaissance

This project seeks to explore the role of women in Milanese society in the 12th and 13th century. The city possesses one of the largest parchment collections in Europe for the period. These contain a wide variety of contracts and civil law action suits, in which women participated. Surprisingly, no scholarly work has appeared on Milanese women in the later middle ages. I seek to discover how women participated in the economic and social life of the city, compared with men and with attention to the agency of lay and religious women seen through legal documents of the city